Upscaling the production of exsolved nickel nanoparticles to improve their feasibility of implementation for the dry reforming of methane

The aim of this project is to increase the scale of both material synthesis and exsolution mechanisms to created improved exsolved materials that can be used as a catalyst for the dry reforming of methane (DRM). DRM involves the conversion of a roughly 1:1 mixture of CH4 and CO2 'biogas' into a roughly 1:1 mixture of CO and H2 'syngas' in the presence of a transition metal catalyst. This reaction is widespread in industry, particularly wastewater treatment, with the currently implemented catalyst being nickel nanoparticles deposited on a ceramic support. Though cheap, these catalysts are quickly rendered ineffective due to the presence of poisoning species within the biogas, as well as carbon agglomeration. Exsolution changes this, as the nanoparticles are grown from the bulk of the material to form a highly secure bond, as opposed to being merely deposited over the top. Exsolved nanoparticle catalysts are already known to be able to survive the DRM reaction conditions for orders of magnitude more time than the currently implemented deposited catalysts, however their implementation remains severely limited due to the expense of producing them at the required scale.
Various objectives have been set to increase the scale of exsolution from already known methods that are functional on a laboratory scale. The first of these is to increase the available surface area of an exsolution method known as thin film exsolution. This method allows for a significant reduction in the amount of material that needs to be synthesised for exsolution, whilst simultaneously ensuring close to all nanoparticles formed are exposed to the surface of the material, allowing for greater effectiveness as a catalyst. In its current implementation, thin films have been produced only on highly smooth substrates with a low specific surface area that decreases the potential effectiveness of the catalyst. This project attempts to create thin films on highly porous substrates with an order of magnitude higher specific surface area whilst simultaneously retaining the properties that make thin film exsolution desirable.
The second objective of the project involves altering the shape of exsolved nanoparticles to make them more effective as catalysts. In the conventional exsolution mechanism, the nanoparticles formed are spherical. This is the most structurally stable shape for the nanoparticles to be, however it also has the lowest specific surface area of all 3D shapes, meaning catalytic activity per individual nanoparticle is at its lowest. It has been previously shown that alternative nanoparticle shapes are possible, with known examples including cubes, triangular pyramids, and highly elongated nanoparticle rods. It is also known that both the composition of the nanoparticle, as well as the composition of the atmosphere during the exsolution of the nanoparticle are both fundamental are highly important, however a complete understanding to reliably and reproducibly form specific nanoparticle shapes has not yet been attained. This objective aims to explore this relationship further to allow guaranteed formation of nanoparticle shapes that have high catalytic activity.
The final objective involves an alternative method of performing exsolution. The conventional method involves using highly pure H2 at temperatures of approximately 1000 K for many hours. An alternative method that has been shown to work is the use of non-thermal plasma. This recreates the highly energised reducing conditions present with the high temperature H2, but with the energy and time requirements both drastically reduced. Though previously demonstrated and effective, the scope of non-thermal plasma exsolution is still highly limited. Both thin film exsolution, and non-spherical nanoparticle exsolution have never been attempted using plasma, and it is unknown how interactions with plasma as opposed to H2 will affect their behaviour both in exsolution, and for later catalysis.